Xploro: using gamification to amplify the child patient’s voice and monitor symptoms during times of crisis

**Increased need due to Covid-19:**

Children with chronic diseases (~1.8m in UK) are having a particularly difficult time during the current crisis, with heightened fears of infection, little or no contact with support workers, restrictions on visitors whilst in hospital and harder to access healthcare services. For those that are immuno-compromised (eg. cancer patients) the situation is especially difficult. With the need for self-isolation and an NHS pushed to breaking point, it is vitally important that mechanisms are developed to enhance remote patient reporting for children at home and minimise face-to-face interactions.

Capturing the child patient's voice at these times of crisis is crucial. Evidence from multiple pediatric cancer studies has demonstrated that clinicians and caregivers underreport the number and severity of symptoms compared with self-reports from children.

_"If the child's voice is overlooked, the true impact of the therapies they are receiving cannot be fully and accurately known. The risk is that therapy decisions will be made, based on well-meaning but incomplete information, and that we will not learn the full impact of the treatments we are delivering to similarly diagnosed children. We need a streamlined, appealing way to collect the relevant subjective symptom and treatment toxicity reports from children in a systematic manner such that the ill child's voice will not be overlooked or forgotten._ _We also need this way of collecting such essential data to be consistently available to the ill child, unaffected by the constraints of the pandemic."_ Pam Hinds, Executive Director of Nursing, Children's National Clinical Center.

Through the development of innovative additional functionalities that facilitate the capturing of patient feedback, Corporation Pop (a Manchester-based SME) will tailor their Xploro App (designed to empower young-patients with information) to the new challenges that the Covid-19 epidemic is presenting.

**IMPACTS**

Make UK healthcare delivery more resilient when faced with similar disruptions.
Benefits for patients (more engaged, better outcomes), their families/guardians (fewer hospital visits, happier children), and clinicians (time saving, improved understanding of therapeutic impact).

--- ADDITIONAL INFORMATION HERE ---
We will extend the work from the original project to provide secure data transfer for clinicians to sync Xploro PROMs responses with the electronic patient record (EPR), using the Fast Healthcare Interoperability Resources (FHIR) standard. This will further improve the resilience, security and ease-of-use of the existing system, giving a better experience for clinicians and eliminating the cost and possible errors that come from existing manual transfer of data.

To achieve this we will use the Extension for Impact funding to:
* build a secure and protected way to store PROMs responses against EPR, using FHIR
* show a proof-of-concept integration with the market-leading Epic and Cerner systems (together account for >50% market share of all EPR systems)
* improve reporting of PROMs data within Xploro
* complete all NHS data security and regulatory paperwork to give Xploro the ability to integrate at the systems level and to allow processing and storage of patient data
* full penetration test for the Xploro app and all points of integration with 3rd party systems